Scalable manufacture of quantum emitter devices

This project will tackle the issue of manufacturability in quantum photonic devices. Like most other quantum technologies of today, quantum photonics faces acute challenges when it comes to scaling. There are fundamental problems with the way single photons are produced and routed through quantum photonic circuits that lead to photon loss and information processing errors. This makes scaling an extreme challenge if not impossible.

Fortunately, there are steps we can take to circumvent some of these problems. One step is integrating quantum emitters into photonic devices. However, integrating quantum emitters with photonics is fraught with issues that are holding back the potential. A significant problem is the surfaces created, during the fabrication of photonic devices, create an uncontrolled noisy environment which severely hampers the performance of the integrated quantum emitters. Similar to the case for silicon-based microprocessors, understanding and mitigating these surface effects is vital for future mass manufacturability of quantum photonic processors. This is the challenge that will be addressed in this project. For this work we will exploit III-V semiconductors, where there is a mature photonics fabrication technology along with the ability to directly integrate quantum emitters in the form of quantum dots. The project will aim to control and passivate the surfaces of components mitigating their impact on performance. Removing this uncontrolled variable such that this is no longer an operating cost in the yield. This project is part of a wider vision enabling a route to the mass manufacture of III-IV quantum photonic chips.